Revolutionising Sensing as a Service for industry towards a more sustainable future

**ME:** An innovator and leader, my career started in engineering defence and has continued for the last 20 years in innovation. I am an award-winning mechanical engineering graduate with an MBA from Leeds University, STEM Ambassador and champion of Women in Technology. As Chief Commercial Officer I build innovation partnerships with large corporates to scale our technology and deploy a unique commercial framework where value is shared equitably.

**THE BUSINESS:** Tribosonics is based in Sheffield and uses unique sensing technologies to generate data, enabling digitisation to create value and enhance sustainability. It does this by addressing wear, friction and lubrication in components and systems in global industrial markets. A scale-up technology business, and disrupter, recently venture capital-backed to accelerate growth; it will double in size in 3 years.

**THE PROBLEM:** Industry needs the tools to reduce emissions, better utilise energy and drive operational efficiencies. Such tools would include access to advanced sensor technologies to bridge the gap between the physical and digital worlds to create data that can drive digital transformation. Digital transformation is a time-consuming and resource-intensive process that is often beset by challenges in implementation. Many of Tribosonics large corporate customers have lost the ability to innovate effectively, and there is a real gap in digital transformation, both in terms of technology and in terms of business models and commercial frameworks.

**INNOVATION:** I will innovate a commercial business model that will enable large industrials to access our innovative technology via an equally innovative commercial framework and thus drive emission reductions and energy savings. I will do this by developing "Sensing as a Service" in the industrial sector. I want to be first to market with an innovation that enables and facilitates access to value-creating and sustainability enhancing data on a tiered service model/Capex free basis rather than via traditional development intensive and Capex heavy solutions.

**IDEA:** I will build a portable, technical demonstrator showing end to end capability (asset to sensor to performance data via a cloud platform and advance analytics) with an overlaid Sensing as a Service framework to monetise the data that is derived and to provide customer access to various levels of data on a tiered subscription model. Offshore wind will be the first market to test this out in; the equipment and model will be modular and in follow on work will be applied to numerous other energy-intensive industrial markets.